Photojournalism and India's Transition to Democracy (1950s-1970s)

This study investigates the understudied role of photojournalism in India's transition to democracy from the 1950s to the 1970s. It examines how photojournalism, shaped by the evolving social and political landscape in post-independent India, both upheld democratic values and facilitated democratic transition during this critical period. By analysing the interplay between the state and photojournalism, this study provides insights into India's transition to a democratic sovereign state, the formation of its new government system, and its efforts to assert an independent identity. The research is guided by these questions: How did the relationship between photojournalism and the Indian state influence the documentation and portrayal of democratic events such as elections, multipartyism, and public dissent between the 1950s and 70s? In what ways and to what extent did photojournalism transform in independent India, acting as a collective force with the state in endorsing democratic consensus? To what extent did photographs in popular English daily national newspapers influence ruling class and urban population on democratic values and the institutionalisation of the new nation? This research focuses on three key national newspapers and a magazine as key sites for producing and disseminating discourse, where photographs played a vital role. The methodology combined archival research and interviews, using discourse, visual, and thematic analysis. These approaches reveal photojournalism both promoted and challenged the state's vision of democratisation during India's formative years by highlighting inequalities, political tensions, and cultural issues, ultimately contributing to debates on political reform, decentralisation, and the creation of a more inclusive society. Consequently, photojournalism's instrumental role in achieving democratic political order and perpetuating democratic consciousness, contributing to a deeper understanding of India's democratic transition and the transformation of its social and cultural history during this period.